Transnational populism and diasporas: An analytical study of populist communication, collective action frames and impact on democracy

The research will empirically investigate the discursive themes and the performance of the populist leaders in India and Pakistan to understand their appeal to diasporas in Britain and its consequences on the democratic environment in the UK. The study will analyse the communication strategies of mainstream political parties in the host country (UK) for conjuring up the ethnic/religious identities of the diasporas in their electoral discourse for political gains. It will bridge the gap by concentrating on transnational populism in the Global South using case studies of the two South Asia nuclear-armed rivals to analyse how diasporas can be employed as a vehicle for transporting and performing populist narratives transnationally. And, in a digitally networked world, how can it potentially create new fault lines in adopted countries?